IMAGING ELEVATION OF THE CRYOSPHERE FROM COMBINED ANALYSIS OF LARGE DATASETS OF

Investigating algorithms to produce high spatial and temporal resolution elevation observations
over the cryosphere in a changing climate.